Functional Devices from 2D Borophene Oxide

I am going to be synthesising borophene oxide, which is a 2D nanomaterial, and using its unique material properties, such as its high metallic character, in order to make a device which has some application, such as a catalyst or a battery.